Essai sur les moeurs, Oeuvres complètes de Voltaire

The Essai sur les moeurs et l'esprit des nations is one of Voltaire's flagship works. The layman of the twenty-first century may think of Voltaire primarily in terms of his polemical writings and his fights against religious intolerance; but in the eighteenth century Voltaire's reputation was primarily as a poet and historian.\n\nThe Essai sur les moeurs is central to Voltaire's concept of the writing of history. In it he relates the history of the world as known to him from the earliest times to the mid-seventeenth century, when the story is taken up by Le Siècle de Louis XIV, and later completed by the Précis du siècle de Louis XIV. As its title suggests the Essai sur les moeurs is not a chronicle of the reigns of kings or popes but an attempt to show differences in cultural development across different countries and how these influenced, and were influenced by, the thoughts and deeds of secular and religious leaders.\n\nNo full critical edition exists of this magisterial work. Its preparation will require a broad range of skills and in-depth research to establish both the sources on which Voltaire drew in writing the Essai sur les moeurs, the printing and publication history of the work itself and the ways in which it influenced the thinking of Voltaire's contemporaries and the writing of history in subsequent years.\n\nThe Essai sur les moeurs is written in 196 chapters (with a long Avant propos and a concluding résumé). It occupied six volumes of the last edition of Voltaire's works authorised by him. This critical edition keeps to the division of these six volumes, with significant variant readings (often substantial) and full annotation at the foot of each page. Each volume will contain its own index and list of works cited. The seventh volume of our edition will contain an Introduction pulling together the threads of research from work on the text, a full scholarly bibliography of the Essai sur les moeurs, annexes and a consolidated index.\n\nThis application covers the years 2008 to 2013, and will see the publication of the first four volumes of the Essai sur les moeurs.